Designing Conversational Assistants to Reduce Gender Bias

Biased technology disadvantages certain groups of society, e.g. based on their race or gender. Recently, biased machine learning has received increased attention. Here, we address a different type of bias which is not learnt from data, but encoded during the design process. We illustrate this problem on the example of Conversational Assistants, such as Amazon's Alexa, Apple's Siri, Microsoft's Cortana, or Google's Assistant, which are predominately modelled as young, submissive women. According to UNESCO, this bears the risk of reinforcing gender stereotypes.

In this proposal, we will explore this claim via psychological studies on how conversational gendering (expressed through voice, content and style) influences human behaviour in both online and offline interactions. Based on the insights gained, we will establish a principled framework for designing and developing alternative conversational personas which are less likely to perpetuate bias. A persona can be viewed as a composite of elements of identity (background facts or user profile), language behaviour, and interaction style. This framework will include state-of-the-art data-efficient NLP deep learning tools for generating dialogue responses which are consistent with a given persona. The persona parameters can be specified by non-expert users in order to to facilitate more inclusive design, as well as to enable a wider critical discussion.

Potential impact
UNESCO points out that the "clock is ticking" for establishing appropriate design norms for conversational assistants: One the one hand, they are new enough that the public's perception is still highly malleable. On the other hand, the adoption of this technology is growing at an unprecedented rate: According to NPR and Edison Research (2018) users are picking up smart speakers at a much faster rate than they did smartphones or tablets. And Gartner predicts that 75% of U.S. households will have smart speakers by 2020. As such, this research has potential to reach and impact millions of customers. In order to realise this impact we will:

* Work with decision and policy makers such as the Scottish Parliament and the UNESCO to ensure oversight.
* Disseminate our results to industry via conference talks, industry-focused events and invited visits.
* Educate a future workforce and investigate how to attract a more diverse workforce into the sector in collaboration with existing training programmes, such as "Data Education in Schools" and "Equate Scotland".
* Engage the public via outreach activities and by facilitating participatory design workshops.
* Closely work with the BBC on a showcase demonstrator.